the manufacture of a flexiBle blAnket that will provide phototherapy treatMent for a numBer Of cOnditions (BAMBOO)

Project BAMBOO will develop a wearable and flexible phototherapy device for the treatment of a number of medical conditions including but not limited to wound healing, neonatal hyperbilirubinia or Psoresis. The device will be produced by printing methods it will incorporate sensors to allow the measurement of disease progression, monitor infection and manage dosage.